Development of a novel high performance foul-release coating for marine applications

This project addresses high level material substitution challenge in marine antifouling coatings harmful to the environment. Unwanted accumulation of marine organisms on submerged surfaces (fouling) causes major problems for marine industries. Prevention, repair & increased energy consumption costs run to £bns p.a. Fouling can be reduced via special coatings, but many use harmful biocides & face regulatory pressure. Others use low surface energy polymers but are less effective under certain conditions. Coatings with equal or superior performance to biocides but with positive HSE profile have huge market potential. Global legislative trends restrict biocide amounts/types used in coatings. It is predicted there will be increased legislation covering biocidal products, placing further pressure on those currently in use. We propose a 2 year collaborative project between an LE (International Paint), SMEs (Revolymer & Insect Research) & academia (University of Liverpool, & Newcastle University) to use low molecular weight compounds & novel formulations to develop new antifouling coating with a sustainable step change.